Mixed Victoriana: Mixed-Race Identity in Victorian Literature, 1850-1914

This project examines how the idea of mixed-race identity found fictional form across a range of literary genres from the mid to late-Victorian era. By reading this fiction in conjunction with contemporary non-fictional material, I explore ways in which characters, portrayed as children of parents from two or more different racial backgrounds, can be understood with regards to Victorian discourses concerning individual subjectivity, social cohesion and national destiny. While twentieth-century literary depictions of mixed-race identity have received substantial critical attention, the subject has received little attention from scholars of the nineteenth-century, other than an interest in the pathologized, monstrous threat of marginalized figures such as Brontë's Bertha Mason. Although this project will elaborate such accounts of liminal ethnic alterity, it also explores literatures that will expand critical understanding of the differently accented, distinctive kinds of mixed-race identity that took shape within Victorian fiction. Additionally, it considers ideas about Britishness, nationhood and empire this literature can be understood to have drawn upon and energized. This project is organized around five different literary genres or sub-genres: domestic realism; maritime adventures; fin-de-siècle gothic; Anglo-Indian romance; and life-writing. This allows me to examine discourses and debates about mixed-race identity, the complexities they encoded and consider non-canonical fiction, some written by mixed-race writers, which has largely been forgotten by contemporary scholars, alongside the canonical literary works that dominate critical discussion. Thus, my thesis considers ethnic heterogeneity as both a lived experience and a fictional phenomenon.